Real time oil field monitoring

Exocyte is developing nanotechnology-enabled sensors for use in the upstream oil sector. They will be used as a real time network of hand-held, in-line and down-hole sensors to monitor key parameters on individual oil platforms and across an oil reservoir. Exocyte seeks to develop bespoke software that will enable us to provide oil field customers with a real time digital oil field monitoring service.